Construction soil sustainability optimizer

This project will generate **an on line tool** that will provide decision-support guidance to clients, consultants, contractors across the whole soil management process i.e. via: \*planning for surplus soil management \*selecting sustainable options. Interfacing with a rule-based decision-support system, users will be offered a number of soil management options ranked/scored according to project and site information and user priorities delivering sustainable soil management. This comprises of resource selection, compliance and verification and will be a combination of report cards, checklists and templates for validation data and verification reporting.